Integration of Cruciferae genetic and genomic maps (ICMaps)

Technical abstract
Oilseed rape (Brassica napus) is the most important Brassica crop in European agriculture, with both food and industrial applications for the oil it produces. Although the Brassica are the group of crops most closely related to Arabidopsis thaliana, their much greater genome complexity is proving a substantial barrier to the transition to Brassica, for crop improvement, of biological knowledge gain in Arabidopsis. The international research community has therefore launched a Multinational Brassica Genome Project, one aim of which is to sequence the genome of a Brassica species. The genome chosen, on the basis that it is the smallest Brassica genome, is that of Chinese cabbage, B. rapa. We propose to integrate the B. rapa genetic map produced by the proposed fellow with the public genetic map of B. napus (produced by an EU INCO-DEV project, IMSORB, with Asian partners, http://brassica.bbsrc.ac.uk/IMSORB/) by cross-mapping of genetic markers on the two populations and the alignment of sequence-based markers with the Arabidopsis genome. The resource developed will thus establish an extensively integrated genetic and genome resource for the Cruciferae.